Beyond Kew: exploring institutional narratives of colonialism in public interpretation in British botanic gardens.

This research will critically examine institutional narratives of colonial legacies in British botanic gardens, beyond Kew. It considers how and why botanic gardens publicly engage with their colonial histories, asking if and how this can be argued further historical, political and environmental education. I will conduct surveys of four botanic gardens analysing both static and ephemeral forms of text available to the public, supported by interviews with staff, who develop this interpretation, and visitors, who consume it. I draw on theories of social justice, to consider methods of representation and redistribution in interpretative practice.